Modelling the effects of realistic polar stratospheric clouds on past climate and future ozone

Climate change and its attribution to human activity is the most important global environmental challenge of the 21st Century. Stratospheric ozone depletion due to reactive chlorine from CFCs was one of the most important of the 20th Century. Any unexplained climate change would lead to severe loss of confidence in science-based advice when priorities for implementing the Kyoto Protocol or its successors are being debated. Any unexplained delay in the recovery of ozone depletion, expected because of the Montreal Protocol, could lead to similar loss of confidence by opinion formers and policy makers. Here we propose to investigate a large unexplained change in Antarctic climate and a strong possibility of delayed recovery of the Antarctic ozone hole, and proffer explanations. The largest warming observed in the troposphere in the last 30 years occurred in the mid- troposphere in Antarctic winter. This recent discovery cannot yet be explained - computer modelling with increased greenhouse gases shows too small a warming - but recent work has implicated increased Polar Stratospheric Clouds (PSCs). We propose to test the hypothesis that a combination of increased greenhouse gases and increased PSCs has caused the warming. We would conduct a thorough modelling study, after inserting a comprehensive PSC growth scheme, and an improved calculation of the stratospheric cold points induced by atmospheric waves above mountains, into the premier UK atmospheric model. The improved model will also be used to forecast the future evolution of the ozone hole. During the 21st Century, CFCs are expected to reduce. But greenhouse gases will continue to increase, which will act to cool the stratosphere and so produce more PSCs. This latter process may significantly delay the expected recovery of the ozone hole. This proposal combines world leaders in PSC and atmospheric chemistry modelling at Leeds and Cambridge Universities with BAS expertise in Antarctic climate attribution and publicity, to create an exceptionally strong team. This work should be done now before the unexplained change in Antarctic climate comes to the attention of the wider media and public.